Aqueous Ozone Decontamination System (AODS)

Sym-Wall Plant Engineering Ltd (SPE) of Eastwood, Nottinghamshire is pioneering the development of a new industrial "aqueous ozone decontamination system (AODS)", termed "Sym-Hawk" for initial deployment in December 2020\.

The system is a formidable killer of the SARS-CoV-2 virus strain and is designed for rapid, thorough and scalable decontamination of ambulances, buses, trams, trains, aircraft and public spaces including offices, shops, restaurants, gymnasiums, theatres and arenas.

The system is based on the delivery of optimal "aqueous ozone" mist which ensures efficient contact with all contact surfaces in the ambient space, leaving the area fully decontaminated for safe follow-up use and occupation. The system is deployed as a stand-alone and self-sufficient dispenser. With its on-board supply of water and power generation the system draws in the local ambient air which is purified and processed to produce the required ozone mist in the correct form for the eradication of the pathogen.

The core of the AODS is the unique and proprietary "Engine" which controls the in-situ manufacture of the "aqueous ozone" and around which bespoke platforms are developed for standard and niche applications. The AODS is deployed in three categories, viz mobile, transportable and fixed variants, the latter being permanent fixtures in large infrastructures such as stadiums and arenas.

The benefits of the system are its thorough effectiveness in killing the virus, the speed of its decontamination process and the absence of any adverse after-effects on human health, the ozone reverting rapidly to breathable oxygen after the anti-virus process. By avoiding the side-effects of chlorine and chemical based disinfectant, and with no pollutants, the system represents a healthy and eco-friendly solution for the future.

The system can be deployed in different scaled options for mobile, transportable or fixed installations and is suited to a range of private, commercial, government and defence applications. Since it does not require replenishment with expensive chemicals or disinfectant products (only air, water and electricity are required) the recurring operating costs are minimal and the system is affordable in all sectors. It is intended that "Sym-Hawk" will play a major role through and beyond the current pandemic crisis in helping to establish health, safety and reassurance as the country returns to a "new normal" lifestyle. It is expected that the versatility and flexibility of AODS to meet a wide range of decontamination demands across the public, private, medical, defence and security sectors will lead to its rapid adoption in then UK from December 2020 with expansion already planned into the EU in 2021\.